Loss of compactness phenomena for Dirichlet energy

Historically, the link between geometry and analysis has led to insight and progress into both fields, solving for example, the Plateau problem and the Poincaré conjecture. In the study of the calculus of variations one can often show that geometric objects can be defined as critical points of suitably defined functionals. Two such functionals are the Dirichlet energy of maps between manifolds and the area of surfaces, whose critical points are harmonic maps and minimal surfaces, respectively.
In the context of Dirichlet energy, the gradient flow, introduced by Eells-Sampson, proved the existence of globally defined smooth solutions for negatively curved targets. However, the work of Eells-Wood showed that, in general, one must expect a loss of compactness.
Struwe showed that solutions to the harmonic map flow were smooth away from, at most, finitely many singularities caused by a concentration of energy. Further research has proved strong convergence away from finitely many points where bubbles form and established "bubble tree convergence," where the loss of energy is accounted for by these bubbles.
This project seeks a better understanding of the fine structure of the energy concentration and its impact near critical points and on the dynamics of gradient flows. We will use Teichmuller theory and Lojasiewicz estimates, together with the recent works by Rupflin utilising adapted gradient flows as inspiration. Furthermore, we expect to develop novel techniques that would be applicable to other non-linear PDEs and, hence, be of interest to the wilder field of mathematics.
This project falls within the EPSRC Mathematical Analysis research area, as we will utilise functional analysis as well as elliptic and parabolic PDE theory. There are also connections to the EPSRC Geometry and Topology research area, as loss of compactness phenomena are closely connected to topology and the degeneracy of geometric structure.